A virtuous cycle? The unintended consequences of gender-targeted early childhood development (ECD) programmes

43 percent of children under the age of five living in low- and middle-income countries are at risk of failing
to meet their developmental potential (Black et al., 2017). Gaining access to good quality early childhood
development (ECD) programmes could improve childhood health and educational outcomes as well as
contribute to better adult trajectories longer-term (Cawley et al., 2001; Heckman et al., 2006; Van der Gaag,
2010; Engle et al., 2011; Gertler et al., 2014; Black et al., 2017). ECD has become a policy priority, universally
endorsed in the 2030 Sustainable Development Goals (Britto et al., 2016; Black et al., 2017; Richter et al.,
2017).
Since women provide more than three-quarters of total unpaid childcare work globally (Clark et al. 2019),
it is no surprise that many studies piloting and testing ECD programmes target the mother as the main
childcare provider within the household. Emerging economic research suggests that access to quality
childcare could have positive effects for women's empowerment, but that these impacts vary both by the
target age range of the programme, as well as the modality1 of childcare being tested in the intervention
(Evans et al., 2021; J-PAL, 2023).
Childcare continues to be a "women's work", relying on mothers, grandmothers, older sisters, and other
female relatives to provide childcare in the absence of nurseries or daycare (Samman et al., 2016). There is
some evidence to suggest that ECD programmes could have a positive effect on women through changes
in labour force participation, income, and time use, but also reason to think that there is significant risk of
unintended negative consequences by perpetuating harmful gender stereotypes and thus weakening their
intra-household bargaining power. Despite how important this question is most evaluations of ECD
programmes still only focus on outcomes of children (Evans et al., 2021). In my research I will focus on the
impacts of ECD programmes on women, the mechanisms through which these set in, and how
programmes can be designed to mitigate risks of unintended adverse consequences on mothers, thus
maximising the potential of this class of programmes to be beneficial for women